Economics Observatory Phase 2

The Economics Observatory (ECO) bridges the gap between academia, policy and the public to provide balanced and reliable answers to the economic questions related to Covid-19 and other long-term economic and societal challenges including productivity, the environment and sustainability, regional disparities and levelling-up, and the cost of living and inflation. A distributed and nationwide project, the ECO's leadership is drawn from across the countries and regions of the UK. With a core-hub based in Bristol and leadership in Wales, Scotland and Northern Ireland, the Observatory provides daily updates on policy-relevant questions.

The overarching aims of the ECO rest on two pillars.

First, to provide the highest-quality analysis of contemporary questions to policymakers, the public and other stakeholders and to be a trusted source for balanced and accessible material.

Second, to pursue impact for this work by building a tailored outreach plan that uses masterclasses, private policy seminars, public events, publications and our on-line "Hubs" for better communication of economic data and clearer economic writing.

Take together these two pillars are designed to help ECO drive improvements in public policymaking, discourse and understanding.